King's College London and Honeywell UK Limited KTP 22_23 R2

To establish a pilot physiology and monitoring capability that will be necessary to significantly improve ongoing flight safety, pilot training, and contribute to the development of the next generation pilot Life Support Systems.